Futureflow feasibility and design consultancy

Futureflow is an education, career mapping and inspiration system. It's intention is to give young people the ability to compare and contrast different educational routes based on a large real-world dataset, enabling informed career choices. This funding would allow us to better understand the potential of our product and to illustrate the concept to possible stakeholders such as local education authorities, schools and pupils.